Characterising chicken susceptibility/ resistance markers for avian Influenza virus

Technical abstract
The aim is to understand genetic factors in avian influenza isolates and avian species which alter the disease phenotype, transmission parameters and potential for zoonosis. Use will be made of reverse genetics to dissect the viral genetics and the inbred chicken lines maintained by IAH to understand the role host genetics plays.